VECTOR — HORIZON-CL4-2021-RESILIENCE-01

Achieving the EU's Green Deal targets will require more responsible use of, and a sharp increase in, the supply of critical raw materials. The EU is currently reliant on imports and is therefore vulnerable to changes in the geopolitical landscape and supply chain interruptions. Complex social, environmental and technical challenges need to be understood to explore the potential of domestic sourcing of metals and minerals. The EU-funded VECTOR project seeks to explore these challenges by bringing geosciences and social sciences together. VECTOR aims at developing human-centred solutions for a socially acceptable, responsible and sustainable supply of critical raw materials in Europe and thus contribute to achieve the Green Deal.